Liverpool John Moores University and Enbarr Enterprises Limited

To adapt management structures and processes, enabling effective and efficiently balanced short term operational demands with longer term growth.